PINSTRIPE - Photon INcrease by Splitting To Realise Improved Photovoltaic Efficiency

PINSTRIPE is a short project to demonstrate the technical feasibility of a new approach to increasing the

conversion efficiency of photovoltaic modules by splitting high energy visible photons into 2 infra-red photons

before they are absorbed by the module. By increasing the photon flux absorbed, greater power can be

generated.